EMPRESS: Enhancing Magnet Performance with Reduced Rare-Earth SimulationS

Achieving the required step-change improvements in resource efficiency for critical materials for magnets demands significant changes to the way the materials & their production processes are designed. This project aims to demonstrate the viability of using the latest artificial intelligence methods coupled with quantum simulations to rapidly identify improved magnet materials that rely less on critical materials, and use the new capability to enhance an existing commercial material by reducing or removing at least one critical element.